British Muslim Fictions: Interviews with Contemporary Writers.

This project investigates the creation of a sense of 'British Muslim' identity in contemporary Anglophone literary production. The research leave will be devoted to completing a book of interviews, conducted by a single interviewer, with writers of Muslim heritage working in the UK. However, the interviews will also inform my single-authored monograph, entitled Representations of British Muslims, 1966-Present. Hence, the outputs for which I seek support are part of a larger, ongoing research project. Both books draw on interdisciplinary approaches to literature and religion, specifically postcolonial theory and the Community Religions Project (empirical research on religions 'near at hand' in Britain). Interview discussion centres on writers' work, diasporic position, literary techniques and influences, but consideration is also given to representations of Muslims in relation to debates about the hijab, the war on terror, sharia law and the Rushdie Affair. I scrutinize the nature of creativity in Muslim cultural contexts and analyze fiction's relationship to faith. In the book's theoretical framework I discuss whether such a category as Muslim writing exists or is desirable. Given that identity is a central concept in this study, and that it has received much attention across the humanities - nowhere more so than in postcolonial studies - debates surrounding the term are outlined, and its relevance to faith groups discussed.\n\nThis project aims to demonstrate that neither Islam nor British Muslim literature is a monolithic entity. I outline the diversity of Islam, which can be seen, for example, in the doctrinal differences between Sunni and Shia, suggesting that it is also wrong to view Britain as homogeneous. Great variety is apparent in the interviews already conducted, coming as the writers do from different nations, communities, British regions and intellectual traditions. The research is informed by Tariq Modood's book, Multiculturalism (2007), in which he argues that Wittgenstein's concept of 'family resemblance' allows us to recognize distinct ethnic and religious groups, although these groups alter in different times and space, and are internally heterogeneous. His contention that we can identify Muslims as a group despite their myriad differences is helpful when thinking about writers as British Muslims. While the writers under discussion, as I have outlined, exhibit various features, styles and affiliations, I argue that we can usefully speak of them as a loosely-connected and often discordant family. Whereas some writers view their Muslim identity solely as a cultural resource, others adhere firmly to Islam as faith.\n\nIn addition to the interview book, the project will produce a podcast of an interview with an acclaimed Muslim writer, available online for the general public to download from Dec 2010. I will also give presentations, based on the interviews, to 2 fora: Manchester Muslim Writers and a research seminar at Leeds Met (the first, community-based and creative; the second, academic). The legacy of the project will be to establish a sound infrastructure for future research ventures (such as the scholarly book to be completed after the 6-month leave period), thus maintaining continued impacts. The project builds on funding for which I successfully bid in Leeds Met's Engagement Initiative, to run a pilot scheme of creative writing workshops led by Muslim writers with Leeds high school students in spring 2010. The proposed research and the separately-funded engagement project co-exist symbiotically, with the research informing the practice-based workshops and vice versa, in ways designed to be mutually beneficial for the research community and the wider populace. The conduct of this research will thus allow the development of these existing collaborations with opinion-formers and public organizations such as Education Leeds and Muslim Writers Awards, bringing added value to the project's dissemination.

Potential impact
The main beneficiaries from this research will be British Muslim individuals and communities. To paraphrase a speaker at the Muslim Writers Awards 2009, 'home-grown terrorists' are currently under scrutiny, but this research draws attention to a rich array of home-grown Muslim art. In the short term, writers will benefit from having their work disseminated to, firstly, a wide academic readership, making it increasingly likely for their texts to become prescribed reading on curricula thus generating incomes and, secondly, an online audience made up of researchers, independent scholars and interested members of the general public. In the longer term, Muslims as a demographic group have tended to be discouraged from pursuing an arts education, but are expected to be the fastest growing sector of the book-buying public over the coming years (data available from Muslim Writers Awards). The research is particularly aimed at introducing both British Muslim and Judeo-Christian/secular 'users' to an excellent and growing canon of literature, with the hope that this will enhance quality of life and foster a desire for life-long learning. \n\nThe primary beneficiary within the private sector is the Muslim Writers Awards (MWA), a non-profitmaking business, with which I already have strong links. The organization aims to encourage Muslims to express their voices through schools projects in creative writing, fostering the development of young writers who are as yet unpublished. By promoting recognition of the resonance and diversity of published Muslim writers in the UK, my research will be of great benefit to MWA (contact: Ifran Akram). Education Leeds (contact: Rehana Minhas) will also gain from this research, because I brought the organization together with MWA and was awarded funds from Leeds Met's Engagement Initiative in a bid to encourage young Muslims to participate in a pilot creative writing project in Leeds in 2010. 2 of my interviewees will act as teachers on this scheme, which will encourage young people in their life-long learning. Another aim during the research leave is to secure external funding to continue the scheme. In the public sector, 2 organizations, Bradford Museums, Galleries and Heritage, and the arts organization, Kala Sangam, might use the results of my broader research project to their advantage in their efforts to promote local South Asian arts to a wider audience.\n\nThis research has potential to impact on the nation's economic output over the next decade by alerting a global audience to an excellent body of British writing. For example the US reader commented on my Palgrave proposal that 'It allows writers (some little-known in the US) to voice their visions and views apropos a bundle of issues relevant to their works and the cultural and social perspectives involved in them. The project evinces great critical and cultural merit'. The project should also increase the effectiveness of education services, in that our offshoot creative writing project (funded by Leeds Met) will enhance the quality of life of Leeds high school students, by encouraging creativity and cultural engagement. Regional development will also be promoted by this related project, and the benefits will be felt in the academic year 2009-10 and beyond.\n\nThe project will\n- Provide a book of interviews with contemporary Muslim writers, creating financial benefits for the British publishing industry and allowing Muslims a new channel through which to connect with an aspect of their cultural heritage\n- Attract online visitors interested in the current situation of Muslims in the UK to the podcast of an interview with a leading British Muslim writer, thus garnering publicity benefits for the host website, Framing Muslims, plus cultural and research value for users\n- Engage diasporic communities and aspiring writers in contemporary cultural p